PET full loop - kick starting the UK recycling capability to close the loop on all PET packaging

This collaborative project led by Veolia, will result in the development and demonstration of the UK's first dual PET bottle and tray recycling facility capable of recycling 100% of clear rigid PET in a closed loop system. In line with the UK plastics pact, the project and resultant facility will achieve the following innovations:

* The piloting of the first UK dedicated recycling line for trays and non food bottles, unlocking the UK tray recycling capability and avoiding the downcycling of food bottles into lower grade applications.
* The development of packaging manufacturing technologies able to include this new rPET grade into new trays and non-food bottles.
* The delivery of a food grade PET bottle recycling process, implementing the state of the art technology to achieve 100% recycled content in food bottles.
* The development and deployment of an ai driven 'digital twin' of the facility to support the design, commissioning and operational optimisation of the line.

To deliver the above, Veolia is partnering with Unilever, Charpak and HSSMI in the consortium.